Desktop 3D chocolate printing machine for small volume production

Choc Edge Ltd (CEL) is set up to commercialise its innovative and world-leading chocolate additive manufacture (3D printing) technology which "prints" chocolate layer-by-layer to make creative, artistic and personalised chocolate products, decocations and gifts. In April, CEL launched a basic desktop 3D chocolate printer with a simple and manual chocolate refill syringe printing head in order to test, educate, and validate the market. The positive response to this innovation has illustrated the market demand for a more technically complex and advanced printer which can provide small-scale production capability. Hence, this project is proposed to investigate the feasibility to develop a step change compact extrusion and reservior system which allows the continuous chocolate supply and printing for small volume production.